Understanding the regulation of polycomb repressor complexes in embryonic and adult stem cell self renewal and cellular proliferation

Technical abstract
Polycomb-group (PcG) repressor proteins are key epigenetic regulators involved in both establishing gene expression patterns and maintaining long-term cellular memory. Maintenance of cellular gene expression memory is an important process in regulation of embryonic stem cell self renewal, cell identity, cell proliferation and tumor development (Sparmann and van Lohuzin 2006).

Polycomb group proteins exist in large multi-protein enzymatic complexes which modify histone tails in chromatin. One complex is the Polycomb Repressor Complex 1 (PRC1) which is an E3 ligase and ubiquitylates histone H2A lysine 119 in chromatin. This histone modification is associated with transcriptional repression. In mammalian cells multiple different PRC1-like complexes exist. From initial experiments we have shown that polycomb complexes form structures within ES cell nuclei known as polycomb bodies. Additionally we have shown that two complexes melPRC1 and bmiPRC1 are mutually exclusive and occupy different polycomb body structures within the nucleus.